Budilnik Ltd

"Budilnik is the biggest Bulgarian news and media agency in London and the UK.
We would like to improve the cyber security of our business by going for the Cyber Essentials Plus certification."